Planktonic drivers of gill disease in farmed Atlantic salmon: from mechanisms to solutions

Atlantic Salmon aquaculture in the UK is facing an existential threat in the form of poor gill health. Losses are mounting every year, threatening the viability of an industry that is worth >£1Billion to the UK economy and represented the largest UK food export during 2021 but has decreased due to ongoing health challenges. Gills are vital organs, with functions in gas exchange, water balance and excretion of nitrogenous waste. Salmon gills are in constant and direct contact with the constantly changing marine environment, the 'Achilles heel' of this economically important fish. Organisms in the plankton such as harmful algae and micro-jellyfish are the principal cause of gill damage and inflammation, but little is known about which plankton species are detrimental to fish health. Warming surface waters are causing these planktonic agents to bloom more frequently and in greater numbers. Other parasitic organisms, for example amoeba causing amoebic gill disease, exacerbate gill damage. At present, aquaculture producers have few tools at their disposal to predict, avoid or treat the gill damage that occurs.

New approaches are required to fully understand the biology of this system and to enable salmon producers to mitigate losses. For example, to understand which planktonic organisms are causing gill damage a systematic approach is required to reveal the hidden diversity of plankton communities. The University of Glasgow has recently shown 'proof of concept' at two aquaculture sites that daily environmental DNA metabarcoding direct from salmon pens, alongside rigorous statistical analysis, can reveal plankton diversity and provide 'early warning' for damaging bloom events. Meanwhile, the University of Aberdeen has developed a panel of gene expression biomarkers that has the potential to detect early gill damage before it becomes irreversible. Selective breeding of more resilient salmon is the ultimate tool to mitigate against salmon losses due to planktonic challenge. Working with Benchmark Genetics, the Roslin Institute has shown that salmon can be bred have resistance to amoebic gill disease. Progress can also be made towards breeding salmon more resilient to gill challenge from harmful plankton if the complexity of these planktonic communities can be simulated under laboratory conditions.

The current project is an Industrial Partnership Award which includes contributions and involvement from Scotland's three largest salmon producers (MOWI, Scottish Sea Farms, Bakkafrost), Benchmark Genetics (a salmon selective breeding company) and EsoxBio (a molecular diagnostics start-up). Academic partners are the Universities of Glasgow, Aberdeen, Stirling, and Edinburgh. In a first objective, the project will undertake systematic sampling of planktonic communities and salmon gill biomarkers over three years at nine sites to rigorously identify which planktonic species and which gill biomarkers predict gill damage. Secondly, via in-house marine aquaria and in vitro cellular models, the role that cleaning biofouling from net pens has in releasing harmful organisms into the plankton will be explored in the context of acute gill inflammation. Thirdly, using innovative mobile experimental aquaria at three shore-side aquaculture sites, complex planktonic challenges will be simulated to enable a replicated genome wide association study (GWAS) for salmon resilience to gill damage as well as to trial multiple interventions to mitigate gill damage. The GWAS represents a first step towards a selective breeding program; the intervention study will inform aquaculture producers on immediate steps that can be taken to combat losses. In a final objective, data streams from across the project will flow into an integrated mathematical model that will reveal the environmental and molecular mechanisms that underpin salmon responses to harmful plankton as well as predict the likely success of gill health interventions in the future.

Technical abstract
Salmo salar mariculture is facing an intolerable burden of disease from gill damage caused by planktonic taxa. The resultant syndrome is termed 'Complex Gill Disease' (CGD). Cleaning of biofouling from the surface of net pen infrastructure may cause the release of further biological stressors into the water column. The identities of the various planktonic species that cause CGD are largely unknown. Furthermore, the pathophysiology of CGD is poorly understood. For example, the role of inflammatory processes in driving CGD are not clear, nor is it known how or whether the individual effects of different planktonic agents integrate at the immunological / physiological level to result in the pathology observed. Pilot data indicate that planktonic exposure profiles are highly variable between sites and unexpected taxa (e.g. tunicates) are even stronger correlates with CGD / mortality than those usually though to cause disease (e.g. hydrozoans, diatoms).

In this project, we will sample extensively (nine production sites over three years) to reveal the planktonic correlates of CGD via eDNA metabarcoding and microscopy. We will exploit transcriptomic markers of CGD that cover innate immune and inflammatory pathways to characterise gill damage and understand how responses to planktonic taxa integrate in the gill to drive disease. Indoor marine aquarium trials using post-smolts and danger-associated molecular pattern assays using salmon cell lines will be undertaken to understand the pathophysiology of acute gill challenge during net clearing activities. Mobile aquaria will then be deployed alongside aquaculture sites to simulate complex plankton exposure and enable a genome-wide association study for resilience to CGD and trial physical interventions against CGD. Data streams (planktonic, biomarker, genomic, environmental, phenotypic) will be integrated into a structural causal model to enable causal inference of CGD and inform best practise for future interventions.